Multifunctional Inorganic Hybrid Nanomaterials for Biomedical Applications

The project description as detailed by Dr Ong aims to design novel inorganic hybrid nanomaterials that have potential for the targeted delivery and controlled release of high amounts of therapeutic cargoes at diseased sites, and with built-in capabilities for easy monitoring of treatment response and/or photothermal enhancement of therapeutic effects. This project will involve the synthesis and characterisation of these novel inorganic hybrid nanoparticles with varying size, shape and chemical functionalities, as well as the evaluation of their biological safety and efficacy in addressing key global health challenges such as cancer therapy or antimicrobial resistance.